The Open University and WJ Products Limited

To transform the road marking industry by acquiring the knowledge and capabilities to develop innovative sustainable products and application methods for efficient highway marking delivery.